University of Derby and Collis Engineering Limited

To develop a design for manufacture capability for new products for the rail industry. The development of a system within a system which will allow factory kitted signalling equipment to be ‘plugged in’ on site without the need for complex testing and commissioning work having to take place on site.